Air sterilisation - Removing coronavirus from the air stream

We are using ultraviolet technology, which breaks down the DNA of a virus. This technology allow us to remove coronavirus from the air stream and stop it settling on surfaces, where is can stay for up to 72 hours and possibly contaminate anyone who touches it.

Jacobs Bond Pascoe started looking at controlling pandemics after the SARS breakout in 2002\. Since then we have managed to obtain a product that will stop the spread of viruses within the air stream,

**Product.**

Jacobs Bond Pascoe Ltd, product range include:

1. Mobile unit
2. Wall & Ceiling mounted unit .
3. Duct Unit

Once the product is validated, an Advertising 'Targeting strategy document' shall be prepared by a professional advertising consultant and our marketing manager.

Jacobs Bond Pascoe technical consultants shall prepare an information package for our marketing documents highlighting the validation conclusions and witness statements from the validation engineers. These shall be incorporated into the viability and running costs, along with safe installation and operating instruction manuals. This is an important document to getting our product out into the market.

A demonstration video shall be prepared detailing the ease of use and maintenance, along with the benefits of using our product.

A new website shall be constructed with access to technical documents and design features together with validation and expert partner statements. All relevant testing partner’s CVs shall also be posted under the technical partners tab.

An advertising slot shall be taken up within medical journals and NHS brochures.

With all our company products, PAS 440 guidance shall be used to structure our innovation in line with process responsibilities.